Mitigating Hallucinations of Large Language Models using Knowledge Graph-Based Techniques

Hallucinations are sections of inaccurate or misleading content within the large language model's (LLMs) responses, undermining their factuality, trustworthiness, and interpretability. Knowledge graph-based techniques can effectively represent, organise, utilise, and validate general and domain knowledge. This project will explore how to mitigate the hallucination problem of LLMs with knowledge graph-based techniques. The methodology includes a theoretical and an experimental component. The theoretical component explores the mitigation approaches from the aspects of 1) novel knowledge injection, alignment, maintenance, and enhancement approaches; 2) novel model architecture, in-context learning, neural symbolic reasoning, retrieval augmented generation, and multi-agent interaction techniques; 3) novel evaluation framework to validate responses from LLMs. The experimental component is to conduct evaluation experiments of the proposed approaches on publicly available, large-scale data from general knowledge and open domain datasets, as well as the impact case studies in the finance domain provided by the industry partner Sage.